2D-heterostructure devices for nanoscale quantum sensing

Precision measurement underpins science and technology, and novel sensors that push the fundamental limits of accuracy and precision are required for applications ranging from nano-electronics to medical imaging. Colour centre defects in the two-dimensional semiconductor hexagonal boron nitride (hBN) have atom-like electronic transitions that can be probed with optical and microwave techniques [1,2], and thanks to a spatial extension on the scale of the atomic lattice, they can provide an exquisite probe of their local environment. This project will develop an integrated microwave and photonic platform to control and investigate spin based sensors in 2D materials [3]. Nanophotonic computational design will be used to optimise the optical interface and the hBN sensing element will be integrated with other 2D materials to develop electrical spin-initialisation and/or readout. The ultimate aim is to build a new generation of sensors with the highest possible sensitivity and spatial resolution, and to apply nuclear magnetic resonance techniques for single-cell analysis, surface chemistry and point-of-care medical analysis.
[1] S. Baber et al., Nano Lett. 22, 461 (2022). [2] A. J. Ramsay et al., Nature Communications 14, 461 (2023). [3] C. J. Patrickson et al., npj Quantum Information 10, 5 (2024).